Characterisation of Fluid Properties

Tribosonics is an innovation-led company located and forged in Sheffield, United Kingdom. It drives transformation by using its unique ultrasonic sensing technologies to address challenges in tribological contacts (wear, friction and lubrication). Using its unique Technology Stack, it provides data of unmatched information density at an embedded component level with core measurement competencies in stress, lubricant film thickness, wear, fluid properties, contact pressure and non-destructive testing. Tribosonics have developed a pump monitoring system using their ultrasonic measurement technology.

Tribosonics' existing monitoring product, the BD002, works very well for situations where there is almost pure gas or pure liquid. However, in-field applications, the fluid flow inside the pump may be considerably more complex and Tribosonics are currently unable to accurately interpret measurements achieved outside the situations of almost pure gas or pure liquid. Improving the current product through improved signal processing as a result of carrying out this project and correlating our measurements with measurements of the various states in the pump will result in several benefits including reduction in time spent commissioning the product, reduction in time spent by in-house engineers supporting field engineers, an increase in the number of products sold due to improved capabilities and improved processes due to better monitoring technology. Additionally, and significantly, improving the measurement science will open up new opportunities in new markets, especially in fluid process monitoring.